Testing tepeo ZEB in the Salford Energy House 1

Our project focuses on developing a performance and testing standard for the Zero Emission Boiler (ZEB), an innovative new technology designed to revolutionise home heating by providing a low-carbon alternative to traditional fossil fuel boilers. The ZEB is essentially a heat battery that can be easily integrated into existing central heating systems, offering a seamless and practical solution for homeowners looking to reduce their carbon footprint without making significant changes to their existing infrastructure.

The ZEB is particularly suited for homes where installing other low-carbon heating systems, such as air source heat pumps, may not be feasible. This includes properties with limited outdoor space or those where extensive building modifications would be too costly or impractical. The ZEB operates at temperatures similar to those of conventional boilers, which means it can deliver the same level of comfort and warmth without requiring any changes to the current heating system. This makes it an ideal solution for retrofitting in older and smaller homes.

This project aims to support the wider adoption of heat batteries by developing a new product performance testing standard in collaboration with the British Standards Institution (BSI).